Contribution of NKT cells to modulation of immunepathology in influenza infection

Recent emergence of deadly bird influenza (flu) strain affecting humans has highlighted how little we know of certain aspects of our body’s immune response during a flu infection. Lungs from individuals with fatal cases of bird flu were filled with a subset of white cells (T lymphocytes) which were meant to protect humans from viral infections. Therefore, was there an over-exuberant response by these T lymphocytes and did they cause more harm than good?
We know that another group of immune cells (the natural killer T cells) can influence the behaviour of these T lymphocytes. We are using mouse models to determine if manipulating the natural killer T cells to put a brake on the expansion of the T lymphocytes might improve the outcome of bird flu infection in these mice.
If this is the case, it could lead to new ways of treating severe flu infection and improve survival rate from new lethal strains of flu viruses like the H5N1 strain.

Technical abstract
The actual cause of mortality and organ failure in influenza is unclear but a contributing cause is likely to be immunity-associated pathology and systemic response to the virus. In the recent outbreak of H5N1 avian influenza, all deaths were associated with diffuse alveolar damage, and filling of air space and interstitium with blood products and lymphocytes. It is clear that although cellular immunity is required to clear influenza virus and is known to afford protection, it could also be a source of tissue and organ injury. An optimal cellular immunity, therefore, requires a ?measured? response that would clear the virus with minimal bystander damage. This project aims to examine a potential mechanism by which T cell response may be controlled. It will determine the contribution of CD1d-restricted NKT cells to modulation of immune-pathology associated with influenza infection. We hypothesise that activation of NKT cells via local expression of CD1d in the lungs prevents the over-expansion of antigen-specific T cells and could limit immune-pathology during the immune response to influenza. We think that the cytolytic subset of NKT cells mediates this function and that enhancing the activity of NKT cells at the right point of an influenza virus infection could decrease the scale of immunepathology associated with cellular immunity. We have shown in preliminary studies that activation of NKT cells in mice with influenza A controls expansion of antigen-specific T cells and improved outcome of infection. This project will take these observations further by asking the following questions: i) is expansion of NKT cells contributed by local increase in expression of CD1d on the respiratory epithelium and resident antigen presenting cells (alveolar macrophages and lung dendritic cells) in the lungs? This will be relevant to the route of activation of NKT cells (eg intranasal rather than systemically). Does this local activation result in NKT cell activation and is there differential activation of the CD4+ cytokine producing and CD4-CD8+ cytolytic NKT subsets ii) how does activation of NKT cells affect immunepathology and mortality associated with influenza infection and iii) what is the route and timing of activation that will achieve optimal protective and anti-inflammatory effect in influenza infection. We will study these questions with three strains of Influenza A viruses of increasing pathogenicity and utilize both in vitro and in vivo models of influenza infection.